Queen's University Belfast And AWP Environmental (Ireland) Limited

To develop a system of monitoring and maintaining domestic waste treatment systems, preventing pollution of waterways and ground water sources, ensuring compliance with emerging legislation.